BRC Fellowship: Regulation of neutrophil apoptosis by the phosphoinositide 3OH-kinases

Technical abstract
Neutrophils are white blood cells that play key roles in our immune system. They represent one of the first lines of defence against invading microbial pathogens, such as bacteria and fungi. Unfortunately, they are also often implicated in unwanted inflammatory reactions when they are recruited to sites of infection/inflammation and turn their anti-microbial weaponry against body tissues, for example in autoimmune diseases such as arthritis and vasculitis, and in response to infections, insults and damage, particularly in the lung (e.g. pneumonia). One of the important processes that limit the lifte-time of neutrophils at sites of inflammation is a regulated cell-destruction process called apoptosis, which if successful leads to the resolution of inflammation through their clearance by cells called macrophages. We are studying how neutrophil apoptosis is regulated by signals found at sites of inflammation.